famOrli: Transforming Family Mental Health Support in the North East

**Overview:** famOrli is an innovative initiative aimed at resolving the waiting list crisis in family mental health. Leveraging cutting-edge artificial intelligence (AI) and a community-driven approach, famOrli provides timely, holistic, and accessible support to parents, carers, educators, and health and social care workers. Our primary aim with this project is to 'make waiting better' for families.

**Key Components:** The famOrli project centres around the development and implementation of OrliLISTEN, an AI model designed to capture and analyse group discussions, online events, and 1:1 interactions. By identifying mental health needs from these conversations, OrliLISTEN ensures that families receive the support they need when they need it. Subsequent steps will further enhance our service offerings, including tailored resource recommendations and 24/7 AI-driven support, providing a comprehensive support ecosystem.

**Project Activities:**

* **Community Engagement and Events:** We will host 80 free online events over six months, including mental health webinars, masterclasses, clinician-led drop-ins, and peer-to-peer meetings. These events aim to create a supportive community and improve mental health outcomes.
* **Product Development:** The project includes the development of OrliLISTEN prototypes. These AI models will be rigorously tested and refined to ensure they effectively meet the needs of families.
* **Evaluation and Feedback:** The project involves a "silent reader" evaluation, where real-time recommendations generated by our AI models will be validated by clinicians in live sessions. This feedback loop ensures the accuracy, relevance, and inclusivity of our solutions.

**Expected Impact:**

* **Free, Improved Mental Health Support:** famOrli aims to reduce the deterioration rates of young people on waiting lists by providing timely and accessible mental health support. Our solution empowers parents and carers with the tools, support and connections they need to manage their children's mental health effectively.
* **Economic Benefits:** By offering early intervention and reducing the need for costly inpatient care, famOrli is expected to generate significant cost savings for the public sector and healthcare system. Our project will also enhance parental productivity by alleviating the stress associated with managing children's mental health.
* **Societal Benefits:** Our inclusive approach ensures that mental health support reaches diverse demographic groups, especially underserved communities. By promoting equality, diversity, and inclusion, famOrli aims to create a more equitable and supportive mental health ecosystem.

famOrli represents a bold step towards addressing the mental health crisis in the UK. By combining AI technology with community-driven support, we aim to create a sustainable, scalable, and impactful solution that benefits families nationwide.